New EMS Support

Development of an advanced Dual-Fuel engine management system and ECU platform to be compatible with the requirements of the global heavy commercial vehicle market and able to interact with the new generation of highly complex OEM diesel engine control systems.